Creative bodies; embodied creation. Unlocking the idiosyncratic behaviour of performers to find new voices in composition

In acoustic music composition there is an inevitable collaborative dimension when a composer hands over
interpretation responsibilities to performers. As a creative process, composer-performer collaboration is often
central to a composers research, and outputs in the field encompass many working models and aims (see
Fitch and Heyde, 2007; Gorton and Östersjö, 2016; Styles, 2016; Williams, 2013, and Clarke, Doffman and
Lim, 2013 for autoethnographic documentation of collaborative models). For many composers looking to
expose the performer's voice in composition, collaborative research aims to elevate the performer's status to
'co-creator' of the work (see Hayden and Windsor, 2007, for review, or Kanga, 2014a, for a critical reflection
of this methodology). I do not aim to enter into this familiar composer-performer relationship, but intend to
identify and creatively direct the idiosyncratic performance behaviour of individual performers, as
differentiated from their normative performance practice. I aim to document an anthropological
understanding of the performer (see Ingold, 2013, p.2 for definition), intending that this can be shared with
an audience through composition.